Feasibility of emotion detection via facial muscle activity sensors embedded in glasses frame - FEDEm-Glasses

We have developed novel, miniaturised muscle activity sensors that work without the need for invasive procedures. We aim to integrate these into a glasses frame. In combination with a six-axis motion sensor (gyroscope and accelerometer) we want to demonstrate:
-Detection of corrugator (frown) muscle activity, without drawbacks of EMG (skin preparation, obtrusive caps)
-Accurate detection of head position, without drawbacks of remote cameras (occlusion, reference objects)
-Gesture recognition through a combination of the above
-Assessment of emotional state, through head position and corrugator response to IAPS images
-Performance compared to conventional EMG technology
This work could lead to gesture activated devices, enhanced software that detects user engagement and entertainment that detects emotional state of the user.